'Volume'

Sage Gateshead and Dimension Studio will explore and test the potential for cutting-edge volumetrically captured immersive content to inspire, engage and develop new audiences. In addition, Dimension Studios and Royal Northern Sinfonia will iterate and test improvements to the capturing and rendering of musical instruments in the volumetric space, a known area where innovation is required to support more realistic experiences.